Medusa Sport Application

Falmouth University has garment design experts who would be able to help us develop and design these innovative products. These will be bespoke, new and innovative products and different to anything that is currently available on the market. Currently the expertese in the Medusa Sport business exists around market knowledge, finance, marketing and strategy but not garment design. This innovation would enable us to fill a key skills gap in our business.